The University of Northampton And Charles Novacroft Direct Limited

To increase in-house capacity for hardware design and develop within the field of smart card technologies and enhance knowledge of embedded devices, PCB design and wireless communications.